MRes in Medical Mycology and Fungal Immunology

Does the phenotypic adaptability of Candida auris enable its success as a multi-drug resistant human pathogen?

Summary: We will study how adaptation of the emerging multi-drug resistant fungal pathogen, Candida auris, to physiologically relevant environmental stresses drives antifungal drug resistance and shapes its interaction with the host. Clinical isolates of this fungus are highly variable with respect to several cellular traits, such as cell wall features and sensitivity to antifungal drugs. We will elucidate how cell wall dynamics, antifungal resistance and host-pathogen interactions are enhanced as C. auris adapts to stresses commonly encountered in host niches.